Novel Molecular Semiconductors for Optoelectronic Applications: Photophysics and Devices

This research project is focused on the investigation of novel organic semiconductors, exploring different photophysical mechanisms to promote the application of new materials in light emitting devices that are able to work under optical or electrical excitations. Complex photophysical mechanisms will be investigated, including the investigation of thermally activated delayed fluorescence in compounds with cyclic structures, energy transfer in D-A-D compounds that carry triplet-donors and transfer energy to a singlet-acceptor, and novel molecular structures with enhanced spin-orbit interactions to promote efficient emission in the deep-red and near-infrared regions. The research work involves studies in solution and solid state films as a function of temperature, using steady-state and time-resolved optical spectroscopy techniques, and fabrication of electroluminescent diodes. The student will acquire extensive training in advanced spectroscopy techniques and device fabrication methods using clean-room facilities, and will have the opportunity to consolidate fundamental concepts in physics and chemistry by attending our postgraduate courses and seminars along the project.